Rokshaw Labs

Development of Advanced Cloud CRM and Extranet Systems for specials pharmaceuticals lab manufacturing and distribution. Provisions for high levels of control in terms of compliance, quality, time dependency and tracking. As well as providing client account management, monitoring and ordering facilities.